RFID from Farm to Fork

Technical abstract
The pilot aims at showcasing to SMEs in the food sector what is needed in terms of technology, business processes, skills and management for an RFID implementation delivering in-house business value and identifying which food information is required to fulfil society's, citizens and/ or organisations needs. The food business is one that provides huge potential for demonstration of return on investment for RFID. The technology has been proven to provide a return:

- By providing authentication of the origin of foodstuffs, thereby increasing consumer confidence and allowing access to premium markets;

- By reducing wastage and optimising logistics costs;

- By increasing quality of goods to the consumer.

However, it is hard for SMEs to realise this return. Unlike major producers and retailers, they do not have control over the whole business process, and therefore cannot deploy the technology, along with the ancillary data systems, to allow the RoI to be realised.

The project will federate internationally producers, processors, logistics, retailers and consumers around a data system which will deploy standardised solutions to allow the traceability and authentication of foodstuffs from a multiplicity of producers. By membership of such a system, SMEs in the food sector will be able to make a return on investment.

The solution adopted here is to include within the consortium six partners (including the technology transfer organisations of four Universities) whose major role is technological support for SMEs.